The design and prototyping of a FFP3 mask which offers improved protection and comfort for the user and also offers operational cost benefits to the mask provider.

The design and prototyping of a made to measure FFP3 mask which offers improved protection and comfort for the user and also offers operational cost benefits to the respirator provider.